Fusion Systems

This pure mathematics project in algebra, studies Fusion systems on $p$-groups of odd order. These are still mysterious objects. The project will investigate Puig Solvable fusion systems with the intention of completing the classification started by Aschbacher.

Aschbacher's work solves the problem when $p=2$. The methods used will be fusion and amalgam theoretic. Once this part of the project is complete we will move on to study problems in fusion systems which have direct application to the problem of revising the classification of the finite simple groups.